'The Rise of the Sun from the West': The Ahmadiyya and the Spiritual Colonisation of the World

My project looks to recast the significance of Ahmadi Muslim thought within the context of South Asian and global Muslim intellectual history in the first half of the twentieth century. I want to explore the significance of the Ahmadi blueprint of Muslim prosperity for the way that we understand global Islam and its relationship with a secular modernity. The project is provisionally entitled 'The Rise of the Sun from the West': The Ahmadiyya and the Spiritual Colonisation of the World.